Physiology and molecular biology of Clostridium botulinum

Technical abstract
The proposed work will extend understanding of the physiology and molecular biology of Clostridium botulinum. We will also contribute to UK food safety by delivering an improved capability to predict the behaviour of C. botulinum in food environments. There will be an emphasis on better understanding and improved prediction of lag time and of neurotoxin formation under food-relevant conditions. We have an excellent opportunity to advance the molecular microbiology of this species based on our recent publications on functional and comparative genomics, and the first completed genome sequence of C. botulinum. This new understanding will lead to knowledge-led approaches to microbiological food safety. An important output of this project will be the transfer of information to key stakeholders (e.g. industry and regulators). We will also collaborate to extend quantitative risk assessment for C. botulinum.